Discovery and Scale up of New Industrial Nanomaterials

The research will investigate how the structure and composition of inorganic materials affects the properties (magnetic, dielectric, optical etc.) in target industrial applications. These nanomaterials will be synthesised using UCL's patented continuous hydrothermal flow synthesis reactors and will be designed with specific compositions and surface coatings in order to affect their properties in the desired applications.